Using multi-level multi-source auxiliary data to investigate nonresponse bias in UK general social surveys

This project will explore the extent to which the predictive power of various forms of "Big Data" can be harnessed to overcome the impact of poor response to surveys - one of the major challenges facing social research today. Social surveys are a key tool used by the media, policy makers, and academics to understand more about public attitudes and behaviour. However, the value of surveys is put at risk by the fact that a large and growing number of those selected to take part in surveys do not respond. As non-respondents may be very different from respondents, nonresponse can introduce significant bias into the conclusions drawn from survey data. There is a pressing need therefore to understand more about the extent and sources of nonresponse bias. This requires having information about both respondents and non-respondents. In the absence of interview data being available for non-respondents, this information must be obtained from other, external, sources.

The growth in "Big Data" i.e. routinely generated data arising from commercial transactions, online communication or public administration provides exciting new opportunities to supplement survey data with data from other sources. As opportunities for data linkage increase, there is a need for a detailed investigation into how such data can be used to understand and hopefully correct for nonresponse bias in general social surveys. This project will conduct such an investigation by adding pre-existing data from multiple sources to UK data from the European Social Survey (ESS), a methodologically rigorous survey of public attitudes.

The project, drawing on the expertise of an inter-disciplinary team of survey researchers, statisticians and geographic information (GI) specialists, has three strands: First, the project will explore the opportunities that exist for matching data from three different sources to survey data. These include: small-area administrative data; commercial marketing data and geocoded information from the Ordnance Survey. Each data source will be evaluated in terms of: what information it can provide which may be matched to the survey records of respondents and non-respondents; the accuracy and completeness of this information; and the challenges that matching data presents in terms of the increased risk of individuals or households being identified from the combination of data held about them.

Second, we will see how the matched data can provide information about potential biases that may be present in the survey data as a result of nonresponse. This will involve identifying any external variables associated both with the likelihood of nonresponse and the attitudes and behaviour the survey intendeds to measure. The project will consider how sources of nonresponse bias may vary geographically across the UK.

Finally, we will assess whether using these external variables to create nonresponse weights to adjust for the possible over or under representation of certain types of respondent in the dataset has a significant effect on survey estimates and reduces bias in the data.

This project has the potential to contribute significantly to our understanding not only of survey nonresponse bias but also the statistical tools available to remedy this bias, to improve survey data collection and generate more robust data to better understand public attitudes and behaviour. Lessons learnt will enhance general social surveys in the UK and internationally. This will have considerable benefits for the wide range of stakeholders involved in the funding, collection, and analysis of survey data and those who rely on the insights it provides. This includes academics, government agencies and other publically funded bodies, third sector organisations, policy makers and, ultimately, the general public.

Potential impact
The impact of this project extends well beyond the academic community. By providing new insights into how auxiliary data may enhance the value of survey data - specifically how it may be used to understand and correct for potential biases arising from nonresponse - this project has the potential to benefit all those involved in the funding, collection and analysis of survey data and/or auxiliary data and who are concerned about the possible effects of nonresponse bias. This includes commercial survey agencies, government agencies and other publically funded bodies, and third sector organisations.

This impact will be realised in three main ways:
i) By leading to improvements in survey practice - including more efficient and cost-effective data collection - across the international survey community;
ii) By providing data users - through these improvements in survey practice - with more high quality survey data to inform their understanding of public attitudes and behaviour;
iii) By establishing mutually beneficial relationships and promoting opportunities for collaboration between auxiliary data providers and survey practitioners.

The most immediate impacts will be on organisations involved in survey data collection - including commercial social and market research agencies - who will benefit from the methodological insights this project will provide into how auxiliary data may be used i) to improve the efficiency of survey data collection through more effective targeting of fieldwork resources ii) to enhance the quality of survey data by reducing nonresponse bias. The use of geographical information techniques to map spatial variation in nonresponse will allow more nuanced strategies for preventing and reducing bias. We will work closely with Ipsos MORI throughout the project and will also seek to share learning within other survey agencies in the UK, including NatCen Social Research, TNS BMRB, GfK NOP and Gallup, and in ESS-participating countries across Europe.

Longer term, the potential improvements to survey practice resulting from this project will have an impact on the wide range of non-academic stakeholders who use survey data to understand society and to inform policy decisions as well as those who experience the effect of these decisions. This includes the media, politicians, policy makers in local and central government, third sector organisations and, ultimately, the general public.

Also in the longer term, this project will have an impact on those who fund survey research. Linking auxiliary data to survey data has the potential to make survey data more cost-effective by increasing the efficiency and effectiveness of data collection and enhancing the quality of the inferences that can be drawn from the resulting data. A range of organisations frequently commission surveys including charities, local and central government and other publicly funded bodies such as the police. Given the large amount of publically funded social research this ultimately benefits the tax payer.

The project has the potential to benefit organisations involved in the production of auxiliary data by promoting the value of these data in survey research and forging new opportunities for collaboration between auxiliary data producers and the international survey community. This will allow data producers - especially those whose work is publically funded - to demonstrate that these data provide good value for money. Ultimately this will benefit data users by helping to secure the continued generation of such data. During the project we will engage directly with commercial organisations such as Experian and CallCredit as well as government departments and other publically funded bodies such as the Office for National Statistics.

Details of how lessons from this project will be shared with relevant non-academic stakeholders are given in the Pathways to Impact.